Homeworking in Britain and Beyond, c. 1970 to the Present

I am applying for the Collaborative Doctoral Award Homeworking in Britain and Beyond, c. 1970 to the Present.
Homeworkers have been largely overlooked by historians, however their story will reveal much about workers' rights
struggles, the women's movement, and the experience of minorities since the 1970s. My research would focus on how
homeworkers and their advocates were part of these broader currents of change across the decades, focusing on
grassroots activism in the United Kingdom as well as Homeworkers Worldwide's international links. My research would
be led by the material in the Homeworkers Worldwide archive and material located at Feminist Archive North. A variety of
other archives will also be useful for this project, such as the Women's Library at the London School of Economics.